The Nutritious Food Company

Have you ever hear of Molecular Mixology? How does the idea of a cool refreshing Pimms with real bubbles of fresh cucumber, or refreshing mint or zangy strawberry flavours bursting in your mouth sound? The Nutritious Food Company are proud to introduce Pearl Bursts that ooze with all types of flavours. These can work with cocktails or formal supper parties. Individual flavours of Fresh Mint, Cucumber & Strawberries that work in perfect harmony with Pimms or how about a fresh Summer berry Pavlova topped with fresh fruits and the flavours of fresh Mint and Strawberries in our Pearl Bursts. Not only to they look delectable but taste out of this world!Be the envy of your friends when you host your next Dinner Party.